AI imaging and data integration platform for patient-optimised diagnosis and precision medicine in prostate cancer

Prostate cancer is the commonest male cancer and second leading cause of cancer death among men in the UK, with over 12,000 UK deaths annually. Lucida Medical will work in partnership with Hampshire Hospitals NHSFT and the University of Cambridge to develop and validate Pi, a novel decision support and precision medicine software platform for the prostate cancer clinical pathway that enables faster, cheaper, and more accurate diagnosis and treatment for prostate cancer.